Novel interlocked bioactive coating on metallic substrates for orthopaedic applications

There is significant demand for preparing high integrity bioactive coatings on metallic substrates for orthopaedic applications. Current technology produces artefacts which are prone to failure by shear during implantation and subsequent performance. This is very costly to the NHS and very distressing to patients who have to undergo revision surgery. In this project we are testing a new procedure which will generate an interlocked coating-substrate topography. This novel coating procedure will be optimised and the shear strength at the coating-substrate interface will be measured and compared with that of specimens produced by current technology. The aim is to commercialise the new technology.